Loughborough University and Triumph Motorcycles Group Limited

To develop and implement data analytics so as to produce an operations and intelligence decision-making model to facilitate a more innovative market strategy.